COVID 19 Real-Time Smart Digital Signs

Our project is to undertake the experimental development of a real-time digital signage platform to generate hyper-local digital signs displaying real-time COVID health data, visitor advice and emergency notifications. Tailored for every UK place type (i.e. shops, schools and hospitals, to hotels, stadiums, parks, cinemas, art galleries and offices) and designed 'out-of-the-box' for display on any connected totem, kiosk or screen.

Our vision is to enable all of society, regardless of their access to Smartphones, to access real-time information as they move through the built environment, providing all people with the information to help them adjust their behaviour to meet local COVID restrictions and advice.